University of Aberdeen And GW Pharma plc

To investigate potential synergism between existing chemotherapeutics and novel non-psychoactive phytocannabinoids in a bid to create novel combination therapies for cancer that have fewer side-effects.